Development of flexible polymer diffractive optical components for Augmented Reality projection displays

Development of flexible polymer diffractive optical components for Augmented Reality projection displays